Modelling the costs, health consequences and impact on inequalities of a population level health promoting intervention

There are large differences in life expectancy and the burden of ill health across the UK, both geographically and between different socioeconomic groups. In order to address health inequalities resources must be directed towards policies and programmes that not only improve health overall, but that also reduce the health gap. One of the difficulties for decision makers, however, is that they often do not know what impact a proposed programme will have on health inequalities, or indeed on overall health. This is a particular problem when the proposed programme is complex, an example being the current School Travel Plan initiative. This particular programme has many potential effects on health, both positive and negative, and these may differ in different areas and in different populations.

One approach to predicting the costs and health effects of a health promoting programme is through health economic modelling. These mathematical models attempt to replicate the real world in a simplified fashion, combining evidence from diverse sources in order to estimate the outcome of a proposed course of action. This project aims to develop such a model for the school travel plan programme in order to estimate costs, health consequences and the impact on health inequality.

Technical abstract
Aim
This project aims to determine the cost-effectiveness and cost-utility of a population level intervention, with a specific focus on the potential impact that the intervention has on health inequalities. The intervention to be analysed is the school travel plan, an initiative that seeks to increase the number of children that cycle or walk to school.
Objectives
1. To use geographical information system (GIS) software to model children‘s journeys to school by distance, road type and mode of transport before and after the implementation of a travel plan.
2. To use decision analytic modelling to estimate the costs and health consequences related to the effect of the school travel plan intervention on accidents, exercise levels and obesity, and subsequent cardiovascular disease, diabetes and colorectal cancer.
3. To repeat the above process for a number of schools in order to determine the differential costs and consequences with respect to socioeconomic and geographical (urban / rural) characteristics, and therefore the impact of the intervention on social and spatial health inequalities.
Design and Methodology
Design: Health economic decision analytic modelling study.
Methodology: Road networks, pupil journeys and accident risk will be modelled within GIS software. Health economic decision analytic modelling will be used to determine the costs and accident related health consequences associated with the school travel plan intervention that result from changes in the proportions of children walking, cycling and travelling by car. Costs and consequences associated with changes in cardiovascular disease, diabetes and colorectal carcinoma incidence due to changes in obesity and exercise prevalence will be similarly modelled. Health state utilities will be used to estimate QALY gains. Incidence, risk, intervention effectiveness and health state utility data will be obtained through systematic review of the literature. Where data are unavailable expert elicitation will be used to provide model parameter estimates. Probabilistic sensitivity analysis will be used to estimate the uncertainty in model results. The costs and consequences of the intervention will be determined across populations with different socioeconomic and spatial characteristics in order to assess the impact on health inequalities.
Scientific and Medical Opportunities
This project offers an opportunity to build on decision analytic modelling methods developed for the appraisal of health technologies in order to answer not only the question: how cost-effective is this population level intervention?, but also what effect will it have on health inequalities?